The University of Abertay Dundee and Omega Product Developments Limited

To develop the knowledge and understanding required to unlock the potential of Scottish Seaweeds into commercially viable, healthy, nutritional and appealing consumer food products.